Theory Of Spintronics

Spintronics is a hugely important scientific field which attempts to exploit the spin of the electron
in addition to its electric charge [1]. As such it can be thought of as a generalisation of traditional
electronics which only ever utilises the charge of the electron. The field spans a large area of
scientific endeavour from theoretical physics to engineering and is a sub-discipline of
nanotechnology. It has applications to magnetic field sensors, data storage, as well as quantum
and neuromorphic computing.
The modern day hard-disk read-head was the first commercial spintronic device to utilise the spin
of an electron rather than its electric charge [2]. Other spintronic devices currently being
developed include, novel types of ultra-fast non-volatile memory and spin-based transistors and
logic gates that use electron spin for information processing. Such devices may work with virtually
no applied current, superseding present-day traditional electronic technology.
This project will focus on various fundamental aspects of a phenomenon called "interlayer
exchange coupling" in "out-of-equilibrium" systems. This has application to a new form of
non-volatile memory called MRAM (magnetic random access memory) [3], which promises to
eventually surpass all other computer memory including RAM becoming a "universal memory".
The project will use a mixture of traditional pencil and paper applied mathematics, computer
algebra and high performance numerical computing. The project applicant should have a sound
knowledge of undergraduate quantum mechanics and applied mathematics. The ability to
program in a numerical computer language such as C or FORTRAN would be of benefit, but could
be learned during the studentship.